Investigating the lymphatic system in intestinal inflammation

Context and clinical relevance

Inflammatory bowel disease (IBD), comprising of Crohn's Disease (CD) and Ulcerative Colitis (UC), is a chronic immune-mediated inflammatory disease that predominantly affects the gastrointestinal tract. Over two million people in Europe are affected with a prevalence exceeding 0.3% and its incidence is rising in the developing world. Various genetic and environmental factors have been implicated in the development of IBD but it remains incompletely understood. Several drug classes exist to treat IBD; however, none of these therapies lead to a state of permanent drug free remission and so optimal management remains a major clinical challenge. The variable response to treatment suggests different underlying disease processes over time and highlights the need for a deeper understanding of the cellular basis of IBD in order to develop innovative therapeutics.

Lymphatics as a mechanism to allow exit of inflammatory cells

Lymphatic vessels are a parallel vascular system to the blood vessels and are widely distributed across the body. They have a key role in permitting excess fluid to drain back to the heart and so serve to maintain fluid balance in the body. Furthermore, they play an essential role in facilitating an appropriate immune response. Their role in inflammation has been relatively neglected despite several reports of biopsies from patients with both Crohn's Disease and Ulcerative Colitis identifying increased lymphatic vessel density in the intestine. More recently evidence has emerged that in IBD the outflow of immune cells and fluid through the lymphatic vessels appears to be impaired in areas draining from the gut confirming that IBD is associated with observable structural changes in the lymphatic vessels. Despite these descriptive reports, it is unclear to what degree altered lymphatic function impacts on the resolution of inflammation in IBD.

Experiments with animal models have provided valuable insights into the role of the lymphatics in inflammation. We know that the stimulation of lymphatic vessel growth (lymphangiogenesis) in mouse models improves inflammation in the colon, as well as the skin, joint and heart. Furthermore, inhibition of lymphatics worsens colonic inflammation, skin inflammation, arthritis and resolution from heart attack in mouse models. This highlights the importance of adequate lymphatic drainage of immune cells to allow resolution of inflammation. These reports strongly suggest that the lymphatic system is a possible way to improve inflammation and thus warrants further study in IBD.

Experimental aims and objectives, and potential applications and benefits

Little is known regarding the alterations in colonic lymphatics in response to inflammation and resolution. New technologies are emerging which allow individual cells to be investigated and characterised in the colon. We will use these to study variation in lymphatic endothelial cells as well as the interactions between lymphatic cells and their regulators in the colon. This will enable us to develop a much-needed understanding of what these vessels are doing. Once this part of the project is achieved we will proceed to test how manipulating the lymphatic system affects the resolution of colonic inflammation using animal models of colitis. Understanding the mechanisms of the resolution of intestinal inflammation will help serve the ultimate aim of translating this therapeutically to switch off chronic inflammation in the gut and help to treat patients with IBD.

Technical abstract
Inflammatory bowel disease (IBD) is a chronic immune-mediated inflammatory disease affecting the gastrointestinal tract with loss of response to all therapies remaining a major challenge. Variable response to treatment suggests heterogeneity in the underlying disease processes and highlights the need for a deeper understanding of the cellular basis of IBD in order to develop alternative therapeutics.

Multiple studies demonstrate increased lymphatic density in IBD, with a recent report showing impingement of lymphatic vessels in the mesentery of patients with Crohn's Disease. This confirms that IBD is associated with observable structural changes in the lymphatic vessels. Furthermore, stimulating lymphangiogenesis by augmenting vascular endothelial growth factor C (VEGFC) in mouse models has been shown to ameliorate inflammation in the colon, skin, joint and heart. Furthermore, inhibition of lymphangiogenesis by inhibiting VEGFC worsens murine colitis, arthritis, skin inflammation and resolution following myocardial infarction.

These reports provide evidence that manipulation of the lymphatic system is a possible way to ameliorate inflammation and thus warrant further study in IBD. In particular we suspect that multiple cell types including stromal cells regulates lymphangiogenesis and this may form the grounds for a novel therapeutic target in IBD.

There are clear opportunities arising from this work: if we better understand the mechanisms of the resolution of inflammation then we will be well-placed to contribute towards rational design of novel therapeutics for patients with IBD.

Key objectives:
1. Create a cellular atlas of lymphatic endothelial subsets in the colon in health, inflammation and resolution of colitis
2. Elucidate the cellular and molecular basis by which colonic lymphangiogenesis is regulated
3. Functionally assess how manipulation of the colonic and colonic mesenteric lymphatic endothelium affects the resolution of inflammation

Potential impact
This research will have wide-reaching implications:

1. Scientific colleagues
Understanding the mechanisms of the resolution of inflammation in one tissue site is clearly going to have implications for how we consider this process across other sites in the body. I will enjoy having these inter-disciplinary conversations with research colleagues from diverse backgrounds with the aim of facilitating cross-pollination of ideas to other fields for mutual benefit. I see that science is increasingly becoming a team-based pursuit to push forward our knowledge and understanding and I have the desire to contribute towards this with my work.

2. Patients with inflammatory bowel disease
As a clinician I regularly see patients with inflammatory bowel disease in clinics and I am acutely aware of how this condition impacts patients who are otherwise fit and healthy. There has been tremendous progress in this field over the past 10 years; however, there is a pressing need to better understand this disease and develop new therapeutics for the significant number of patients who lose response to existing treatment options. This research will be of fundamental importance to this group of patients with the aim of improving their symptoms and prognosis. This will reduce hospital attendance, increase ability to be productive and creative at work, and thereby lead to improved quality of life.

3. Commercial companies
As outlined above, we aim to find novel therapeutic targets to treat patients with IBD, and so clearly this research will have an impact on industrial collaborators working in this field, and indeed all immune-mediated inflammatory diseases. There is a need to create therapeutics that are disease agnostic in order to maximise the number of patients who can derive benefit from these treatments, with a key recent example being checkpoint inhibitors in tumour immunotherapy. Studying the field of lymphatics in inflammation lends itself beautifully to thinking of treatments with broad applicability rather than simply focusing on one disease at a time.

4. Health policy
I hope that the results of this work will feed into improving the treatments for patients with IBD and thereby reduce morbidity, mortality and lost workdays. I appreciate that immediate returns will not be realised from this work in this regard, as there are multiple stages required before a potential therapeutic agent could be introduced. This reflects an important point that research across the whole translational spectrum is required and projects such as this will feed new ideas into the pipeline for development of clinically relevant treatments.

5. Personal development
I believe that studying the lymphatic system will play a key role in fulfilling my ambition of developing a career as a clinician-scientist. It is vitally important that more clinicians are able to think about disease processes across different systems. I hope that in due course I will be able to lead and collaborate with a motivated group of scientists to look at the role of the lymphatic system in disease processes throughout the body, with the ultimate aim of improving human health. Moreover, I believe my clinical practice and ability to engage critically with the research literature in my field will be greatly strengthened by spending this dedicated period of time in research.